Fuelling Marketing Engine

**80% of CEOs don't trust their CMOs. In comparison, just 10% of the same CEOs feel the same way about their CIOs or CFOs.**
_(Fournaise report)_

Our vision is for every marketer to be able to show what they do _works_, and be _valued_ for their contribution to organisational success. To do this, we will bring the marketing planning and evaluation stages together in a one-stop, AI-driven, data-fuelled SaaS platform for the first time. The product will allow marketers (and small business owners) to visualise their campaign results in an innovative new way, identify successful combinations of marketing channels (including above-the-line and offline channels) in integrated campaigns, and reduce reporting time by up to 80%.

We boot-strapped our Minimum Viable Product (MVP) - now this funding will be key to accelerating our product to commercialisation, increasing investment in creative talent and propelling our business growth plans.

Our project will commercialise our MVP by responding to early adopter and testers' feedback and maximising the value to the market through multiple integrations and enhanced functionality. It will fuel the northern creative industries and bring more jobs and digital skills to Teesside.